Autonomous Aerial Radiation Monitoring Systems

Hazardous nuclear events have the potential to cause huge levels of widespread damage to
individuals and the environment. Getting close enough to these incidents to accurately assess
the problem can be extremely dangerous.
Utilising unmanned aerial systems (UAS) autonomous aerial systems radiation monitoring
(AARM) devices offer a unique solution for the ability to remotely detect radiation
contamination specifically targeted at the nuclear industry.
The systems which we propose to develop will allow individuals to assess radiological
contamination of buildings, or land, from a remote and safe location. Using UAS the operator
can gain new and insightful information into the extent and cause of radiation contamination,
in previously inaccessible areas. The system will be deployed in all aspects of the nuclear
supply chain: from mining, fuel processing, reactor operations and site decommissioning.
AARM systems will revolutionise methods for gaining radiological data in the nuclear
industry. Traditional solutions require either static monitoring points or hand operated survey
equipment. By using the system, the end user can remove the risk of both exposure of
personnel to high or unknown radiation environments and working at height. By using UAS
large volumes of radiological data can be collated in a very short space of time. This data is
linked to its spatial position, using GPS, and provides understanding into the extent and
isotopic nature of the contamination.